Nottingham Trent University and Saint John of God Hospitaller Services KTP 23_24 R2

To develop a process-oriented toolset to demonstrate and quantify the social impact and public benefit that charities contribute to society through the UNs SDGs and ESG measurement. Consistence in the measurement and reporting of charities' social impact will enhance accountability and transparency in reporting on social impact across sectors.